Leatherhead In Vitro Analysis

Carritech Research Ltd is a biosciences company engaged in the commercial application of its patented formulation and process technology & knowhow for producing honeycomb-textured foods capable of carrying ingredients that provide health, nutrition & medicinal benefits, (e.g. vaccines). The technology enables crunchy & chewy materials to be produced at low temperatures, thereby preserving the functional properties of temperature sensitive ingredients.

Having confirmed that heat sensitive nutrients are unharmed by our process technology, we now wish to demonstrate that nutrients contained in our products are 'bioaccessible' when the products are eaten & digested. To do this, we are commissioning Leatherhead Food Intrernational to undertake an 'in vitro' study of the bioaccessibility of the main long chain PUFAs in marine-derived omega 3 contained in bite-size biscuits produced using our technology, compared to the bioaccessibility of the same long chain PUFAs in marine-derived omega 3 delivered as soft gel capsules.